Idio: You Are What You Read (YAWYR)

YAWYR (You Are What You Read) will be a cloud-based Software-as-a-Service (Saas) tool delivering next-generation, cross-channel web analytics and real-time content recommendation, which respond to the users interactions shaping their journey, and focused on delivering value for the media industry. The key developments being sought in this project are analytics based on an individual identity, which adapt in real-time to the user's journey. YAWYR is completly platform and channel-agnostic allowing it to track and co-ordinate multi-platform user journeys. Idio is a highly experienced and research-focused SME, building customer engagment technology